R4C3 Alpha: FastTrack

The distribution connections queue is c.180GW and growing, driven by electrification of demand and growth in low-carbon generation and storage. Assessing overall network impacts from this ever-evolving connections stack is challenging, complicating networks' assessment of available headroom and future investment needs.

FastTrack, an Artificial Intelligence solution, simulates the impact of connection requests from primary substations to the Grid Supply Point. By analysing network capacity, existing load, connection data, and external drivers, it provides a consolidated view of future demand. This supports system planners in making informed decisions on investments, access products, and interventions to accelerate delivery and optimise capacity use.